OAuth Exposure Control: Securing Third-Party Access to Information Systems

Modern organisations increasingly rely on cloud services and third-party software that access their systems through delegated permissions, often granted using OAuth. These permissions allow external applications to read or modify data or interact with services without requiring passwords. Over time permissions accumulate, persist after they are no longer needed, and are rarely reviewed.

The OAuth exposure control project addresses a growing cyber security challenge: unmanaged third-party access to information systems. Excessive or long-lived OAuth permissions create hidden attack pathways that can be exploited if a third-party service is compromised, misconfigured or misused. Existing cyber security tools focus on authentication or infrastructure security but provide limited visibility and control over delegated access granted by users.

The project will develop and pilot a cyber security solution called OAuth Exposure Control. The system connects to organisational identity platforms using approved interfaces to identify which third-party applications have been granted access, what level of access they have, and how long that access has existed. It assesses the security risk of these permissions using explainable criteria such as privilege level, persistence, and trust of the third-party provider.

Crucially, the system preserves user privacy and operates on permission metadata only. It does not read emails, files, messages or personal content. This enables organisations to reduce cyber risk without introducing new data protection or surveillance concerns.

During the four-month programme, the project will validate the technical feasibility, market need and commercial potential of this approach. It will focus on identifying a high-value commercial opportunity arising from academic research in data privacy, identity governance and software supply chain security, with the aim of supporting a future spin-out or commercial partnership(s).